Modelling of therapeutic proteins

This work involves the multiscale modelling of monoclonal antibodies to identify structure-composition-surface activity relationships. The practical aspect of the work focuses on computer simulations using molecular dynamics.